Reduse - Innovation voucher

Reduse is developing the "Unprinter"; printed sheet goes in, empty sheet comes out. Using this technology voucher, they will get professional support in exploring the supply chain of printer-components, which form an integral part of our product design.